Global Cotton Connections: East meets West in the Derbyshire Peak District, UK

Britain is famous for its 'Industrial Revolution' and cotton textiles were a key component of this. Many early mills were located in rural areas where water power could be harnessed. The Derbyshire Peak District, now partly covered by a National Park, is one such area. Amidst small towns and farmland the sites of the earliest water-powered cotton mills in the world are found, several of which form the heart of the Derwent Valley Mills World Heritage Site. Yet the global connections of this important cotton textile heritage area often remain obscured. The sources of raw cotton grown in India, Egypt and on slave-worked plantations in the Americas are rarely identified. The importance of the cotton goods produced for not only domestic but colonial markets, including the slave trade and plantation supplies remain hidden. Such absences contribute to feelings of exclusion and alienation amongst Indian and African Caribbean heritage groups already poorly represented as visitors to such heritage sites and the wider countryside.

This project sets out to reconnect this important world site of industrial innovation with the people and places involved in cotton textile production in the past and now. Through examination of historical archives it will provide new information on cotton supplies and product use. It will use this new historical information to inform collaborative work with three local community-based groups from different heritage backgrounds: former Derbyshire textile workers based in Glossop, a Sheffield Hindu heritage group and an inner city Nottingham group of African Caribbean heritage. The groups will be encouraged to reflect on this new information and undertake visits to the mill sites, facilitated by the Derwent Valley Mills World Heritage Site, to help them gain further insight into the issues. In conjunction with the project team the community groups will consider how global, diverse heritage perspectives might be better represented in the heart of the Peak District and will develop a set of materials to help do this. As well as this very local approach, the project will run an international cotton workshop, hosting cotton experts from India and the Americas, to provide new perspectives on the Peak District cotton textile industry and its heritage sites. This will be attended by academics, charities and representatives of the community groups involved in the collaborative research. Bringing people together in this way will help develop personal links between academics, third sector organisations and publics interested in the connections of cotton and with the aim of encouraging more collaborative work in the future.

Potential impact
The project has capacity for cultural and social impact on a local, regional and national scale. In particular, it has potential for direct impact on public and third sector bodies in the Derbyshire Peak District, and community-based organisations and wider publics in the region. Through archival research and a series of community engagement, knowledge exchange and networking activities, the project will: a) Improve the effectiveness of rural heritage provision in the Peak District and so enhance cultural enrichment opportunities; b) Enhance the knowledge of public and third sector organisations concerned with preserving and communicating the Peak District's natural and cultural heritage; c) Contribute to increasing public understanding of the British countryside's global histories, and so help open up these public spaces to more diverse audiences.
To achieve this the project is collaborating with the following key stakeholders: 1) The Peak District National Park (PDNP), whose remit includes the conservation of the Park's cultural heritage, increasing public understanding of the park and fostering the social well-being of its local communities; 2) Derwent Valley Mills (DVM) World Heritage Site, a third sector organisation that manages this UNESCO World Heritage; 3) The Arkwright Society, an educational charity concerned with the conservation of industrial heritage and the built and natural landscape of Cromford; Glossop Heritage Trust, a local charity promoting the textile heritage of Glossop and responding to the interests of ex-textile workers and their families in the region; Sheffield Hindu Samaj: a voluntary group concerned with promoting Hindu faith, culture, arts and languages, raising awareness about different ethnic groups, and advancing education. The project has also engaged a community historian, Helen Bates, with significant experience of working in the East Midlands, especially with Black and Ethnic Minority (BME) communities. Drawing on her expertise and network of contacts, e.g. from the Hyson Green Nottingham Group, Bates will help facilitate engagement with Nottingham's BME communities. The activities and outputs that will help realise these impacts are set out below. The archival research into international connections of cotton supplies, products and people will directly benefit the named public and third sector bodies, as the new information will enhance the scope of heritage narratives at these sites, and thereby their appeal to more diverse audiences. This will be embedded through new exhibition panels. Both the PDNP and the DVM World Heritage Site will also benefit from the greater engagement of BME and inner city groups enabled by the project's site visits, and associated knowledge exchange. The production of heritage resources aimed at such underrepresented audiences will also benefit these non-HEIs in terms of attracting wider audiences, including BME and international visitors. This will be helped by the project's marketing scheme, targeting national organisations such as the Black and Asian Studies Association and the Black Cultural Archives.
The community workshops and site visits will directly benefit the community groups working with the project, as they will be designed to respond to their interests, e.g. in terms of particular connections to textile mills and global histories. Additionally, the opportunity for knowledge exchange and the co-production of heritage resources will offer participants a voice in their own heritage and community narratives. More indirectly, wider publics including BME groups in Nottingham and Sheffield will benefit from the project's outputs, which will communicate the new heritage and community narrative about the Peak District's international connections to cotton, including those related to slavery and colonialism, in an accessible way. This will include the new heritage resources in situ but also digital and social media outputs, eg blog pages, community films.